Understanding Magnetic Enhancement in Hydrocarbon Reservoirs.

My project will be to investigate the relationship between magnetic enhancements surrounding oil water contacts. This will be compared to the analysis of late stage tilting in oil fields around the UK, chiefly at Wytch Farm and Welton. I will be using onshore UK wells including cored, logged and 3D seismic data.